Microbial Colouration System Design: Re-standardisation & Re-servitisation Research

Even though colours make up 80% of the buying decision for consumers, more than 99% of the colourants employed in the textile industry still derive from fossil fuels, not to mention the hazardous chemicals, carcinogens & heavy metals involved in the industrial synthetic dyeing process.

We know colours are important, so we would like to ask our microbial friends for help.

By employing microorganisms that naturally produce colouring compounds, like carotenoid, chlorophyll and phycocyanin, we can alleviate the environmental burden of the colour industry by reducing water consumption, fossil fuel reliance and effluent pollution. Microbial colours also have enormous advantages over natural plant-based pigments, e.g. rapid growth in low-cost medium, relatively easy to process, independent of weather conditions, and relatively low maintenance and high efficiency.

Through this project, we will research & identify the most suitable standardisation & servitisation models for our target industry sectors to build a new operational system based on evidence & feedback.